Chemical Sensor based on a Miniaturised Infrared Spectrophotometer

This project is based on a highly innovative, mass-producible, photonic miniaturised IR spectrophotometer, enabling low power, low cost,fit & forget deployment, multi-gas sensing. Currently no commercial sensor offers these in one product.